Storing and translation of molecular information across different length scales using synthetic replicators.

Traditionally, synthetic chemistry has focused on the creation of chemical entities with desirable properties through the programmed application of isolated chemical reactions, either individually or in a cascade, that afford a target compound selectively. By contrast, biological systems operate using a plethora of complex interconnected signaling and metabolic networks with multiple checkpoint and feedback loops that allow biological systems to adapt and respond specifically and rapidly to external stimuli. Systems chemistry attempts to capture the complexity and emergent phenomena prevalent in the life sciences through the creation of alternative, wholly synthetic chemical platforms. In this approach, a group of synthetic chemical entities, designed to interact and react with many partners within the ensemble in programmed ways, express complex dynamic phenomena. This approach targets the creation of synthetic chemical systems whose properties are not simply the linear sum of the attributes of the individual components. These new system-level properties emerge through the interactions of chemical networks assembled from the many pre-designed components. Unlike traditional synthetic approaches, in which mixtures of compounds are treated as an unwanted feature that must be eliminated, systems chemistry demands the presence of a mixture of components and the interactions between these multiple components are a necessity for the emergence of properties and behaviors at a whole system level.

Biological systems often exhibit highly non-linear behavior through the expression of both thermodynamic and kinetic phenomena, such as replication, self-sorting, autocatalysis and feedback control. The current existence of such frameworks raises important questions concerning their emergence from much simpler systems. Indeed, it has been suggested that small organic molecules can create a primitive metabolism through a system of auto- and crosscatalyzed reaction cycles that, in turn, can select and amplify favored components leading to molecular evolution. A property that is undoubtedly essential for the emergence of such systems is the ability to self-replicate and many theories place replication before metabolism as the process that emerged first in the transition to life. At the simplest level, one can envisage the emergence of a replicating entity within a dynamic pool of building blocks. The replicator, by virtue of its autocatalytic properties, should be capable of exploiting the network of reactions within the dynamic pool to maximize the production of itself to the exclusion of other similar species.

This research project will engage in developing synthetic routes to complex, functional systems through the programmed application of non-covalent interactions in self-assembly and in replication processes. The research will exploit the interplay between experimental and computational science, encompassing synthetic chemistry, reaction kinetics, numerical simulations, advanced spectroscopic methods and computational chemistry for the design and construction of complex chemical systems. The research will take inspiration from principles from life sciences to create a wholly synthetic chemical framework that exploits the principles of dynamic systemic resolution, non- and out-of-equilibrium processes and replication to create chemical systems that display complex behaviour.

Complete the graduate training programme offered by the School of Chemistry in her first to years of study
Undertake specific training in the theory molecular recognition processes and NMR spectroscopy
Undertake specific practical training as required when relevant to her project. For example, analytical techniques such as dynamic light scattering and electron microscopy